RePizza: Boosting agricultural output through the development of healthier and more sustainable staple foods

Demand for more nutritious and sustainable food products has increased dramatically with growing concern for global issues related to health, climate change, and food security. However, most consumers are not prepared to compromise on taste and sensory experiences for the foods they love. As such, maintaining the quality and properties of staple foods, whilst concurrently delivering healthier and more sustainable alternatives through secure and robust supply chains, is a key challenge. Motivated by these issues, this project will bring to market an innovative new category of high-fibre, lower-calorie and more sustainable pizza bases for food service customers.

Cambridge Glycoscience (CamGlyco, SME based in Cambridge) has developed a suite of healthier (lower calorie, lower carb) and more sustainable (lower emissions, lower land use) proprietary food ingredients derived from by-products of crops. Their most recent innovation, Grain & Stalk (G&S) flour, utilises both the wheat grain (typically used) and the stalk (typically wasted or under-utilised). Using their unique technologies, food output from wheat farms can be potentially doubled without growing an extra crop. CamGlyco have successfully optimised a grade of G&S flour for pasta applications, and have demonstrated excellent consumer acceptance; now they are eager to expand to other staple products.

RePizza (Ashford, Kent) are established leaders in the region for developing and manufacturing high-quality artisan pizza doughs and bases for the hospitality industry. Using RePizza's expertise and facilities for industrial scale pizza manufacture and CamGlyco's expertise in new ingredient formulation, we will develop and commercialise a range of healthier (lower calorie, lower carb) and more sustainable (lower emissions, lower land use) pizza bases using under-utilised crop side streams in Kent. This novel technology will pioneer in the pizza category, an approach that has broad potential to dramatically boost the agricultural sector of the Kent and Medway area, through allowing farmers to generate revenue from their under-utilised streams, as well as contribute to the broader resiliency of the UK's food system.